Monitoring of Nuclear Waste Using Raman

The characterisation and monitoring of nuclear waste and the storage facilities (tanks, silos etc) in which they

housed is critical both for the industry and wider society. Currently this process is conducted by visual

inspections which is both costly and potentially hazardous to the engineer. This project proposes to develop a

new remote sensing technique using Raman spectrometry to monitor and characterise the waste material.

Specifically to detect corrosion in the storage vessels by identifying changes in the spectral response from these

tanks and silos. The system will be able to make observation from a distance of 3 m and is planned to be

mounted on a autonomous robot. The design will be targeted at the Nuclear industry examining the

environmental issues of operating with the storage warehouse (temperature fluctuations, high level of

radiations).